MRC Centre for Transplantation

Organ transplantation has saved the lives of many thousands of people, but transplants still don't last as long as they should. In addition, to prevent rejection, high doses of toxic drugs are used to dampen the immune response. These can not only harm the transplant, but can have lethal side effects on the recipient.

Since it started in October 2007, the Centre has made significant progress towards improving the health of people who need transplants. We have devised ways to make their transplanted organ survive longer. This includes the development of engineered proteins which, when planted in donor kidneys, reduce inflammation and blood clot formation after transplantation. In addition, we have pioneered less harmful, more natural methods to coax the immune system into accepting the transplant, using cells taken from the patient. Remarkably, as a result of monitoring the immune system, we are close to being able to judge which patients can stop taking conventional therapy without rejecting the graft. At the same time, we are developing advanced scanning techniques that will enable physicians to diagnose whether a transplant is inflamed and to offer appropriate treatment.

As we approach the next five years of development, we shall conduct clinical trials to establish whether these innovations can benefit healthcare as the basic research has promised. Potential benefits include extending the life of the transplant and offering transplantation to more of those in need. We are also supporting new branches of science that make success more likely.

Advances of this complexity are made possible by bringing together a large workforce of scientists, clinicians and technologists under the same roof. The MRC Centre for Transplantation has created this capability within the UK. It collaborates with the Centre for Medical Law and Ethics at King's College to ensure a high standard of communication and public engagement regarding the regulation and ethics of transplant research. A programme of special events and media coverage will help keep the public and patients informed during innovation. Health economists are also to be part of the Centre to provide the opportunity to make more accurate forecasts about the costs and potential benefits of our research.

Future success will depend on recruiting and training the brightest minds to deliver this work through the next 5-10 years of development and ensure the research is translated into social and economic benefit.

Technical abstract
In 2007, the Centre set out to convert its extensive knowledge of inflammation, immunity and tolerance into new treatment, diagnostic and prognostic technologies for the benefit of patients. Our priorities were to overcome the initial barriers to transplantation presented by the immune system and to induce tolerance in patients with guidance from immune prediction and monitoring, so reducing some of the major limitations of modern transplantation.

To do this, we created links with protein and cell therapeutics, imaging sciences and genetics, and between clinical specialities responsible for the treatment of patients with diabetes, liver, kidney, bone marrow and dental diseases. As a result, the first membrane-targeted therapeutic regulators are about to enter a multicentre efficacy trial; the cell therapy strategy has progressed to become part of several investigational protocols designed to induce tolerance; markers of tolerance are undergoing extensive evaluation in man; and new imaging ligands that detect activated complement fragments and migratory T cells have emerged. A teaching framework built around these goals is equipping trainees to engage in multidisciplinary research. A programme of patient and public involvement promotes awareness of the importance of science in transplant medicine and ensures we are responsive to their expectations.

Our plan is to regroup the expanded number of basic and clinical research programmes into fewer themes which reflect areas of strategic value. This includes islet and hepatocyte transplantation, where inadequate long-term outcomes are likely to benefit from the specific expertise of the Centre. In support, an expanded training scheme will develop leadership skills in the distinct areas defined by the new themes, i.e. protein and cell engineering, immune monitoring, imaging and informatics. A parallel theme to improve methods of health economic assessment for early research is designed to support these goals.

Potential impact
Benefit to patients
Improved quality of life, graft and patient survival rates, fewer interventions including less use of drug and dialysis treatment:
- Painting the donor organ with protective treatment that reduces inflammation and increases the lifespan of the transplant
- Having to take fewer drugs with unpleasant or dangerous side effects achieved with regimens using cell therapies in place of conventional treatment with broad-acting drugs
- Better patient stratification with new biomarkers and immune monitoring, allowing reduced drug usage where immune tolerance has developed
- Shorter wait for a kidney transplant through more donor organs being available with the application of organ-painting
- Evidence should be visible within 5-10 years

Benefits to the NHS
Cost/resource/efficiency benefits gained through costs of treatment (drug and dialysis costs) and patient and graft outcomes:
- Lower dialysis costs by enabling more transplants to be carried out with the use of organ painting and by fewer patients having to return to dialysis after transplantation
- Lower cost of dialysis in the early post transplant period due to more rapid recovery of painted donor organs
- Lower maintenance drug costs by keeping patients on fewer drugs where immune tolerance can be detected and/or can be induced by cell therapy
- Increased patient and graft survival rates with wider application of these treatment and diagnostic technologies, within 10 years

Benefits to the Economy
Exploitation of IP to form new products which contribute to UK economy and allow return on public investment in the work of the MRC Centre/KCL, by:
- New intellectual property based around these therapeutic and biomarker technologies (interest already showing in new cytotopic products and biomarkers of tolerance)
- Healthcare savings since maintenance on a transplant is more cost-effective than dialysis.

Benefits to Wider Society
Engagement/participation, leading to:
- Public confidence in organ donation, building on our ability to engage the public and influence policy on matters that include research in transplantation
- Influence willingness to participate in organ donations schemes by appreciating the scientific commitment though research